Microsimulation Modelling bridging the gap to telematics Mointoring

Microsimulation and modelling approaches give huge insight for road, traffic and pollution management however they could operate more effectively if using real world large scale telematic mobility data. This Innovation explores the bridge and bringing closer of telemagtic data into a form that is of utility in the microsimulation modelling environment.